Novel tools and approaches for safer and more effective treatment of Plasmodium vivax malaria.

My DPhil project will apply novel molecular assays to unique clinical data to generate evidence that will improve the safe and effective treatment of patients with Plasmodium vivax malaria.

Over 3 billion people in 49 countries are at risk of P. vivax malaria. Outside sub-Saharan Africa P. vivax has become the predominant cause of malaria with 4-7 million episodes annually, causing profound negative impacts on human health. P. vivax forms dormant liver stages (hypnozoites) that can activate weeks to months after initial infection to cause repeated infections (relapses) associated with significant morbidity and ongoing transmission, undermining malaria control and elimination efforts. Radical cure is the combination of a schizonticide (chloroquine or artemisinin-based combination therapy), that kills symptomatic blood stage parasites, plus an 8-aminoquinoline (primaquine or tafenoquine), that kills hypnozoites. P. vivax recurrences can arise from recrudescence (schizontocidal failure), relapse (hypnozoitocidal failure), or re-infection from a new parasite inoculated by a mosquito. The inability to distinguish the aetiology of recurrence confounds interpretation of P. vivax antimalarial clinical trials, that generally quantify anti-recurrence efficacy rather than antirelapse or schizontocidal efficacy.

Another critical challenge for implementing P. vivax radical cure is glucose-6-phosphate dehydrogenase (G6PD) deficiency, an X-linked disorder present in up to 30% of people in vivax-endemic areas. Affected individuals are at risk of severe haemolysis following 8-aminoquinoline treatment. Males have deficient or normal enzyme activity, but heterozygous females have variable activity due to lyonisation (random cell-based X-inactivation determined in embryonic development). The risk of clinically significant drug-induced haemolysis in heterozygous females is poorly defined, confounding suitable treatment recommendations in this vulnerable population.

The main aims of my research are:
Aim 1: To define the dose-dependent antirelapse efficacy of primaquine in diverse endemic settings through parasite genotyping
The genetic relatedness of paired parasites from acute and recurrent infections can inform the aetiology of recurrence. I will apply novel, scalable microhaplotype genotyping to parasite isolates collected from >3000 patients enrolled into multinational clinical trials and use probabilistic modelling to identify which recurrences are likely to be relapses. I will use these data to re-define dose-dependent antirelapse efficacies and determine optimal clinical trial follow-up durations in diverse endemic areas.

Aim 2: To define the dose- and G6PD variant-dependent risk of primaquine-induced haemolysis in heterozygous females through host genotyping
G6PD deficiency is caused by >230 genetic variants which have variable effects on enzyme activity. I will apply a novel, scalable MinION genotyping assay to >2000 host samples from multinational clinical studies to identify patients with G6PD polymorphisms. I will determine the relationships between G6PD variant, zygosity, and activity in females, and the dose- and variant-dependent risk of primaquine-induced haemolysis in heterozygous females.

My research will provide critical information to help optimise patient management by quantifying the risks and benefits of different 8-aminoquinoline treatment strategies. It will generate important evidence for policymakers responsible for national and international treatment guidelines. It will also provide novel approaches to help standardise and interpret P. vivax antimalarial clinical trials and enhance understanding of P. vivax epidemiology and relapse biology that are critical for parasite control and elimination.